Developing a new growth medium for plant tissue culture

In this project we will evaluate the performance of a biodegradable synthetic polymer, as an alternative growth medium for plant tissue culture. This will help in our quest to realise the benefits of the polymer in additional horticultural applications and access to new UK and international Markets.